The Poetics of Creative Memory in the Spanish Golden Age

What could a poetics of creative memory in the Spanish Golden Age be? Image, space and writing are key concepts of
the literary practices of seventeenth-century Spain, intimately linked to the notions of wit, creativity and excess. However,
I propose that these are not merely constituents of the regulative discourse of poetics; they also belong to a discourse of
memory, a metatheoretical system which holistically permeates the compositional codes and horizon of expectations of
both artists and audience. Consequently, the purpose of a poetics of creative memory is to regulate and structure this
discourse. To be able to flesh out this hypothesis, multidisciplinary research is required in the fields of history of ideas,
literary aesthetics and cognitive criticism. The outcome would not only shed new light on how the scientific, aesthetic and
epistemological debates of the early modern period supplemented each other regarding literary practices, thus furthering
our critical understanding of Golden Age Spain, but it would also illustrate how these questions still resonate in
contemporary academia.